Novel long-term electricity storage technologies for flexible hydropower - STORE2HYDRO

The overarching aim of STORE2HYDRO is to introduce a new mindset for storage of electricity in connection with existing hydropower. Relatively small adjustments to existing hydropower facilities by retrofitting reversible pump turbine technology would allow the European electricity storage capacity to increase by 22TWh/y or more. The aim will be achieved by: i) Validated innovative mechanical solutions to TRL4-5 for larger-scale pumped, longer-duration storage of electricity in existing high head Reservoir-to-Reservoir (RtR) and low head Run-of-River (RoR) hydropower facilities. ii) Mapping untapped hydropower sources for long term electricity storage in Europe increasing the availability, robustness and safety of energy storage solutions. The novel technologies will enable the operators to run hydropower stations in a more efficient, cost effective and flexible manner than today also adapting to the energy system. This is without changing the regulating heights or volume of the reservoir/river reaches following the European Green Deal priorities. Also, turbine manufacturers can introduce new components for cost-effective retrofitting of pumped storage. The technology will be validated with detailed LCA and by consideration of CAPEX and OPEX of potential future plant. The 1st innovation is based on unique design solutions for a retrofittable reversible pump turbine technology enabling a cost-effective solution free of cavitation, enhanced flexibility, and reduced losses. The 2nd innovation is enabled by digital twins including hydraulic and sediment dynamics for pumped-storage. These tools give detailed information about the status of the current storage increasing the availability and robustness of the mechanical storage of electricity in existing RoR and RtR systems adapting to, for example, predictions of generation of intermittent electricity from wind and solar. Practically this will imply new storage of electricity in existing reservoirs and river stretches.